The role of ethnicity in the development of Multicultural London English in early childhood.

Within London, there are a multitude of English accents
used to communicate, from children to adults. Typically,
the variation acquired by children is Multicultural London
English (MLE), however it is not clear at what stage of their
childhood this is learnt. Language acquisition research has
shown us the stages in which children acquire speech, but
not how children change from their initial home variety to
developing a social variety in school.
Furthermore, few, if any, British sociolinguistic studies
explore the relationship between ethnicity and urban
vernaculars the same way we see in American
sociolinguistics. The UK tends to categorise ethnic
minorities speech as MLE and the people themselves under
the 'BAME' umbrella, which this project will attempt to
challenge. In this project, the initial onset and development
of MLE features used by children will be investigated to
identify when MLE starts to become part of their social
speech and if ethnicity contributes to this. The longitudinal
speech gathered in this project will provide data to help
answer questions such as how and when are MLE speech
features acquired? When does divergence from the
caregiver's speech pattern occur? What is the relationship
between ethnicity and children's speech patterns?
Understanding these complex patterns of development will
be of benefit to early years education practitioners, such as
teachers, speech therapists and SENDCOs, who work
closely with children in urban settings.